Deep Learning for Detector Simulation at the Deep Underground Neutrino Experiment

The Deep Underground Neutrino Experiment (DUNE) is a next-generation long baseline neutrino oscillation experiment. Its primary aims are to conclusively test CP violation, determine the neutrino mass hierarchy, and study supernova neutrinos. This project aims to develop computer vision algorithms at the level of raw detector output to aid in both the simulation and analysis at DUNE.